Newcastle University And The Animal Health & Veterinary Laboratories Agency

To develop and transfer novel numerical modelling approaches for complex environmental systems analysis into practical application and formulation of policy in environmental research.